PP-FOR: Towards Jointly Monitoring Amazon Ecosystems and Biodiversity by PPBio and RAINFOR

We want to develop an integrated network of permanent plots in Brazil that can monitor forest biodiversity and carbon fluxes through the 21st century in which its natural systems will be increasingly stressed and challenged by climate change. This project will take an important step towards this ambitious goal.

Amazonia is vast, so conducting even basic research is challenging. Monitoring ecosystems here requires scientific leadership, vision, and large networks in which researchers apply standardised techniques on-the-ground at many locations. Training must be integrated into the research process to create capacity and assure long-term continuity of monitoring. This project will build on the successes of the pan-Amazon forest monitoring network (RAINFOR- Rede Amazônica de Inventários Florestais- led by Phillips) by linking with the leading pan-Brazilian biodiversity monitoring network (PPBio).
RAINFOR works with 400 permanent plots and has made several major scientific discoveries in Amazonia and developed unique software ("ForestPlots.net") to help tropical partners analyse plot data. But due to poor plot coverage in Brazil, RAINFOR cannot yet provide good estimates of forest carbon balance and dynamics fluxes in Brazil. Meanwhile, PPBio has developed a unique biodiversity assessment protocol and applied it across Brazil with more than 30 institutional partners. However few plots - almost all from one site - have been re-measured for vegetation change.
The proposal therefore takes a step towards addressing the needs of both partners. Together we will (1) share techniques and train local participants, (2) recensus 30 PPBio plots in a huge spatial gap, and (3) train young scientists to process, share, and analyse the data using the global protocols of ForestPlots.net.

In detail, we plan to:
1. Conduct a hands-on field course to prepare teams to conduct forest monitoring. This will be based in a rural community where PPBio has already invested in plots. The course will teach skills for plant collection, identification and measurement. Young rural community participants will work with ecologists from Brazil and UK. This provides an opportunity to experiment with forest monitoring - sharing protocols, identifying capacities and leaders, and training in technical data collection skills. Key participants will also be involved in the main fieldwork phase (activity 2), and in the data management and analysis workshop (activity 3), with the project helping provide marginalised rural people with new skills.
2. Remeasure 30 plots along the BR-319 road from Manaus to Porto Velho. BR-319 cuts an 850km transect through the least known forests in Amazonia, a true 'black hole' for biogeochemical and biodiversity science. PPBio has established a series of 111 plots along this road. This project will undertake the first recensuses of plots along this transect, providing the first information on forest dynamics and carbon fluxes from the heart of Brazil's Amazon.
3. Joint workshop to train participants in data management and analysis. We will use ForestPlots.net to help partners manage and analyse information from their plots. The workshop will include scientists, students, and rural people from Amazonian Brazil, lasting 8 days plus one rest day. Biodiversity and forest dynamics data will be integrated into ForestPlots.net, to ensure that PPBio data are carefully checked and comparable internationally. Analysis will involve training in the calculations of carbon stock, carbon balance, vegetation dynamics, biodiversity, and interpreting the rich information on useful Amazon forest species within ForestPlots.net, using an R-package which RAINFOR has developed with NERC support. In turn, participants will feedback and educate the RAINFOR/ForestPlots.net team to determine specific user requirements to make information in the future more accessible, interpretable, and useful for forest researchers, forest dwellers, and forest users.

Potential impact
Brazil is committed to monitor its biodiversity and consequent ecosystem services as part of the Biodiversity Convention, and PPBio is intended to help address this need. However, given the country's huge size and biological and social challenges, PPBio is still focused on establishing baseline states for biodiversity and ecosystem function. The PP-FOR partnership thus accelerates the rate at which our Brazilian partners can respond to national needs, by helping PPBio to monitor a wider sector of their many installed plots.

Furthermore, we will implement this together by helping Amazonian rural people and researchers distant from the centres of Manaus and Belém where Amazon science is concentrated, limiting national capacity for forest monitoring which depends on long-term local work. By raising the capacity of rural communities and local research/education institutions, UK funds will help (1) increase the numbers of less advantaged Brazilians who can obtain and interact with biodiversity and carbon dynamics data; and (2) provide some economic alternatives and incentives for young members of these rural communities to continue their training.